The University of Huddersfield and Fitfactory Innovations Limited

To develop machine learning tools for intelligent supply chain modelling, simulation and optimisation and create an intelligent decision making support system.